Isolated Acts: Theatre in Asylums and Hospitals

Isolated Acts investigates the practice of theatre and performance in psychiatric environments. The twentieth century has witnessed manifold changes to the delivery of mental health care. This network is particularly concerned with the movement from asylums to hospitals to community based structures in relation to the theatre practice taking place therein. By drawing together a broad range of academics, clinicians, and practitioners this research network explores the plural ways in which theatre and performance have been used within psychiatric contexts. The network considers the performance histories of, and current practices within, these psychiatric care spaces. Moreover, it interrogates the changing patterns of care, the radical shifts in architectural environment, and the mutable understanding of psychiatric illnesses and how these have impacted on performance work in care settings. Concurrently, the network deliberates how professional theatre practice has sought to represent psychiatric environments in the same period. The network will excavate the largely overlooked theatre history of performance in psychiatric spaces and examine what is at stake ethically, politically, therapeutically in such work. The network will also rethink the manners in which practitioners have attempted to translate psychiatric spaces, and individuals' experiences of these spaces into theatre aesthetics. The network places the work that takes place within psychiatric contexts in dialogue with work that takes places about these psychiatric environments. In this way the network is able to reflect more fully on the practice of theatre and performance in psychiatric contexts. This project seeks to shed new light on notions of space, well being, and live performance. By bringing together figures from across seven academic disciplines from psychiatry to art history, as well as collaborating with international artists, health care professionals, and asylum archivists the project will investigate the history and politics of theatre and performance in controlled psychiatric environments. \n\nThe network will comprise two events in 2011: a practice-based one day symposium at the University of Exeter; and a two day conference at the University of Cambridge. These events will generate important new research in this field and sow the seeds for future research and collaboration. The network will produce a co-edited special issue of the journal Medical Humanities and also will also disseminate the research to a broader online community through a dynamic website. By attempting to understand an overlooked part of theatrical practice and explore its relationship to psychiatry this research network will contribute to a better understanding of performance, mental health, illness, and well being. Our collaborative investigations into the role and nature of theatre in and about closed environments will shed important light on how we understand, both historically and currently, the impact of the arts in mental health and care. This network departs from a keen sense that mental health matters. It seeks, therefore, to uncover the role of theatre in this context.\n

Potential impact
Beyond its direct benefit to the academic community, this network will enhance the working practices of performance practitioners, service users and their advocates. By placing scholars, theatre makers, clinicians, and service users in dialogue this network is working towards opening up academic discourse to non-academic communities. The network will have impact in the following areas and ways:\n\nProfessional theatre practice: The network will strengthen international theatre practice concerned with psychiatry and care by helping to develop new skills, insights and ways of working for directors, writers, designers, and actors. The participation of Joe Penhall, Theatre Nemo, Stepping Out Theatre, Analogue, and Stand Up for Mental Health will ensure that the research has international influence across a range of performance styles. By promoting active dialogue about aesthetic practice and psychiatry the network will contribute directly to the working practices of these four practitioners. The network will enable practitioners to rethink their performance work in this field through practical experiement and dialogue regarding notions of space, place, history, and care.\n\nKnowledge transfer: The network's public visibility through the website and digital archive will enable a wider engagement with the research activities of the network. By raising the profile of performance and mental health practice the network hopes to contribute to demystifying mental ill health and psychiatric treatment. This impact will be supported by linking our website with other relevant sites such as the Mental Health Media's online testimony archive, The Secret Life of the Manic Depressive site, the LifeCraft website, the Madness and Literature Network, and the Highroyds Lunatic Asylum online archive. Through its external links the network will disseminate its research findings and thereby raise the public profile of this subject:\n\nhttp://www.insidestories.org/\nhttp://thesecretlifeofamanicdepressive.wordpress.com/ \nhttp://www.lifecraft.org.uk/\nhttp://www.madnessandliterature.org/\nhttp://www.highroydsarchive.co.uk/\n\nService user's and their advocates: The research findings of the network members will contribute to raising awareness of mental health and the significance of theatre practice in health contexts. In this way they will encourage better understanding of historical and contemporary experiences of mental health care. By including service-user led companies, inviting local service-user groups, and linking the outputs to service user advocacy groups websites the network will reach a broader service user community. By raising awareness of these issues the network will help to foster more engaged understanding of experiences of mental health and artistic practice. Through its links with groups including LifeCraft and Stepping Out the network will be able to respond to service user persepctives on the subject. Further, the project will reconsider ideas of agency, advocacy, voice, and participation in relation to theatre and performance practices in mental health settings. In this way the network will investigate new models of practice that can be fedback through service user networks and advocacy groups and thereby facilitate new dialogues about best practice in arts and health care. \n\nThrough its diverse members this network facilitates impact beyond the academy. The network departs from the principle that both theatre and mental health matter. It aims therefore, through engaging critical thinking and thoughtful performance practice, to advance de-stigmatising work in the field of performance and psychiatry. \n